Aston University and Eye-Docs Limited KTP 25_26 R1

To digitally transform a private eye clinic and opticians in its referral network, using information systems and data analytics to enable the co-management of patients in a digital process.